Defining mechanisms linking the mitochondrial stress response to inflammation

Defects in mitochondrial quality control (mitoQC) are one of the primary drivers of cell death contributing to ageing and conditions such as Parkinson's. There is substantial evidence linking inflammation to mitoQC dysfunction, and defects in essential proteins that regulate mitoQC, such as PINK1 and Parkin, modulate the inflammatory response, exacerbating disease phenotypes. We have identified Toll-interacting protein (Tollip) as a coordinator of a Parkin-dependent mitochondrial derived vesicle (MDV) pathway that transports damaged mitochondrial cargo to the lysosome. Tollip was originally defined to act as a negative regulator of Toll-like receptor signalling, however more recently has been identified as an organiser of endosomal positioning. Tollip's essential role in MDV transport and its established function as a modulator of inflammatory signaling suggest it may represent a key link between these intimately connected pathways. This is additionally supported by recent work indicating Tollip directly regulates STING-mediated inflammation, which is a critical immune pathway downstream of the mitochondrial stress response. Therefore, this studentship aims to determine whether Tollip, in collaboration with Parkin, directly modulates inflammatory signaling in response to mitochondrial stress. The project will use cell models coupled to subcellular imaging and biochemical methods to elucidate mechanisms that link mitochondrial stress and inflammatory signaling. The project will employ a variety of techniques including CRISPR-Cas9 gene-editing, in situ proximity dependent labelling to elucidate protein-protein interactions, microscopy/image analysis, and biochemical assays to evaluate signaling alterations. Overall, this project will deliver important insight into how oxidative stress over a cell's lifetime impact on multiple essential homeostatic pathways, with the long term potential to influence therapeutic design to treat health conditions associated with ageing.